Robotic system for harvesting assistance.

The ongoing consistent growth of the world population is leading to heightened demand for food production. As this demand rises, the agricultural sector is simultaneously encountering a significant labour shortage and facing continuous supply chain interruptions. Currently, technological solutions are insufficiently widespread to be able to face labour shortages, supply chain interruptions and the growing demand of food. Furthermore, current technologies have not evolved enough to respond swiftly to these changing conditions. As a result, there is an increasing need for technological solutions that may effectively handle these difficulties. Technological advancements that assist agricultural processes have the potential to strengthen harvest procedures. The goal of this project is to develop a portable robotic system for recognizing and harvesting fruits/vegetables. Throughout the harvesting process, the robotic system and human picker will cooperate. This collaborative approach will allow for an effective response to labour shortages, supply chain interruptions, and rising food demand. This study will involve experimenting with novel ideas, procedures, and technology to create a portable and effective assisting robotic system intended to increase harvest efficiency.